Controls on precious and critical metal enrichment in VMS deposits of the Caledonian-Appalachian orogen

This project will investigate regional to intra-deposit controls on precious and critical metal enrichment within volcanogenic massive sulfide {VMS) deposits of the Caledonian-Appalachian orogen.